Voltaire's radical Enlightenment: Editing and re-interpreting the Lettres sur les Anglais

The overall aim of this Fellowship is to enable the in-depth research for a new critical edition of Voltaire's Lettres sur les Anglais (1733-1734), the first ever comprehensive scholarly study of all versions of the text. My ambition is then to use this research as a launchpad to rethink more broadly Voltaire's standing within the European Enlightenment.

Voltaire's Lettres sur les Anglais, a work made up of some 24 short chapters, are a masterpiece of the early Enlightenment and a pivotal text for the standard narrative of how English thought (Bacon, Locke, Newton) shaped eighteenth-century French, and so European, culture. Surprisingly, given its obvious importance, the work has been little studied in recent years. Hardly known in the nineteenth century, the work was rediscoved and 'reinvented' by the eminent critic Gustave Lanson, who in 1909 published the edition which is still authoritative today under the title Lettres philosophiques. This edition is now outmoded both in its scholarly assumptions and its ideological approach. My project is therefore to prepare a new critical edition of the Lettres sur les Anglais, to appear in three volumes in the definitive Oxford Complete works of Voltaire published by the Voltaire Foundation (of which I am general editor). This edition will take full account, for the first time, of all versions of the text and will be accompanied by extensive annotation and commentary. It will be complemented by a comprehensive interpretation of the text in a separate volume, constituting in effect a stand-alone monograph.

The history of the work is complex, because Voltaire published three different versions within the space of twelve months. The first appears in 1733 in London, in English translation, under the title Letters concerning the English nation; the second, in French in London the following year, Lettres écrites de Londres; and the third appeared later the same year, 1734, in Rouen, under the title Lettres philosophiques. Each of these three editions presents a distinct text differing in significant ways from the other two. Voltaire is obliged, for reasons of censorship, to abandon the title Lettres philosophiques, and after the 1730s, the Lettres sur les Anglais (as Voltaire himself referred to the work) become submerged in various miscellaneous collections, so that the identity of the book is eclipsed.

This study of the text will explore in new depth the genesis of the work and the nature and extent of its influence. It is important now to re-examine the importance of English thought for Voltaire, from the perspective of modern interpretations of the Enlightenment. The Lettres are not purely a satire against Ancien Régime France written for a French readership; the work is also aimed at a broader European readership, and makes a pivotal contribution to the growth and nature of the European Enlightenment. Neither is it simply a work about England, and the work should also be studied from a broader historiographical perspective. It is in the Lettres sur les Anglais, in the context of the Quarrel of the Ancients and Moderns, that Voltaire begins to develop his thinking about the history of cultures, and my research will focus therefore on the decisive importance of the journey to England for the evolution of Voltaire as a historian.

Potential impact
The principal outcomes of this research project, the edition in the Complete works of Voltaire and the international conference, are primarily aimed at the academic community. Nevertheless the issues at the heart of the project, Enlightenment values, questions about English and European identities, and the history of science, are ones that can interest the educated public. Alongside the main research activities, I plan to disseminate the results to a broader audience via different media: on radio programmes, through public lectures, in a paperback edition, and in a magazine article, addressing key themes that I believe will 'speak' to members of the broader public.

1. Voltaire and England
I have considerable experience in talking about Voltaire on BBC radio, most recently on the Radio 4 programme 'In Our Time,' which draws an estimated two million listeners every week. My proposal is to use this connection to suggest a programme on the theme 'Voltaire and England', for which the connection with the Lettres sur les Anglais is obvious. The use of this medium would enable a large number of members of the general public to come into contact with the new conclusions I will draw about Voltaire and his Lettres in an enjoyable and approachable way. The theme is a popular one: programmes and articles exploring questions of national identity, perceptions of nationality and of how one nation influenced another have become a genre in their own right. The questions raised around 'Voltaire and England' will further form the basis for a public lecture in London at the Institut français, where I would develop the idea from a more strictly French angle. Finally, I have approached the magazine History Today to propose a popular article for one of their 2015 or 2016 issues, on the idea of Voltaire as 'presenter' or 'spin doctor' of English ideas in France. History Today has a circulation of roughly 30,000 and will potentially reach a different audience from that of the radio programme.

2. Voltaire and science
Another important theme in the Lettres sur les Anglais is scientific progress, as represented by the thought of Bacon, Locke and Newton. By a happy coincidence, the Oxford Research Centre in the Humanities (TORCH) has chosen for 2015 the theme of the humanities and science, and I will contribute to this by organising a public dialogue with American Newton specialist J. B. Shank, in which we shall discuss Voltaire's role as a populariser of scientific thought in the eighteenth century. The tone of this event will be unlike that of an academic conference, and the discussion should be entertaining and engaging. I am also exploring the possibility of giving a public lecture on this theme at the Royal Society.

3. Lettres sur les Anglais as a work
It strikes me as fundamental, in rethinking the work that has, until now, been known as the Lettres philosophiques, that not only the academic community, but also the general public should become aware of the shift that I will be proposing concerning this work's profound and lasting significance. The Lettres are, after all, a major Voltaire text and one with which many French people, as well as those who have studied eighteenth-century French literature or Enlightenment thought, have a passing acquaintance. It is therefore vital that the text and main lines of my interpretation should be made generally available in a form that will be accessible - both intellectually and financially - to students, teachers and members of the general public. For this reason an affordable paperback edition is essential, and the Voltaire Foundation will grant paperback rights for the text to a French publisher known for their good quality, mass-market productions of literary works. The obvious choice is Gallimard's 'Folio' collection, with whom I already have contacts.